Enabling self-representation of refugee voices in British society through novel interactive documentary storytelling.

The PhD will investigate how interactive documentary (i-Doc) can be a tool for refugees to represent themselves. Using practice-based, co-creative filmmaking, it will develop an i-Doc platform where refugees can share their voices through first hand video, during their resettlement experience. While existing research about refugees provides quantitative data, it lacks the qualitative understanding of their lived experiences. The research will address this knowledge gap, offering a new form of engagement between refugees and the public, contributing to the understanding of how i-Docs can be an impactful social tool in refugee integration.